AI directed laser synthesis, patterning and manufacture of 2D TMDC nanodevices

Two-dimensional (2D) materials have attracted global interest for atomically thin next-generation electronic and optoelectronic devices, opening up exciting opportunities for technological applications at the monolayer limit. Their extraordinary properties could revolutionise areas ranging from printed electronics to life sciences, imaging and quantum technologies to name just a few. However, the synthesis of these materials is often complex and capital intensive, relying mainly on vacuum based processing tools. In this PhD studentship, the candidate will contribute to the development of a facile, low cost system exploiting direct laser printing of 2D semiconductor based nanodevices. This new technology allows film patterning on various substrates, including flexible and curved, all processed under room temperature ambient conditions with instant spectroscopic feedback, making it highly suitable for neural network driven, scalable rapid prototyping and additive manufacture. This AI driven project would thus be suitable for a highly motivated candidate with a strong physics/materials/engineering related background and programming abilities to develop highly transferable skills in cleanroom sample fabrication and electronic/photonic device characterisation, laser materials processing, numerical simulations and machine learning with input from industry partners and working with leading academic experts.